DAEDALUS patent application support

At any moment there are 1000s of commercial, freight and military aircraft traveling through the atmosphere. Flight operations are dependent on the availability of information (observations and forecasts) on the location and severity of natural hazards (e.g., icing, turbulence, convection, lightning, volcanic ash, desert dust) that could be detrimental to the safety of flight. In order to tackle such natural hazards which pose risks to the safety of flight, SatAvia Ltd. (UK) is developing an end-to-end solution that links flight planning done at the surface, operational air traffic management and aircraft operation through the real-time provision of best-available observational and forecast information. The DAEDALUS service will be tailored for the aviation industry to deliver expanded awareness of natural hazards using satellite communications and will assimilate Earth Observation and forecast model products and data from aircraft-mounted sensors. SatAvia Ltd. is developing a patent application to cover the DAEDALUS system and service concepts.